University of Manchester EPSRC Capital Award for Core Equipment 2024/25

Since its creation in 2004, the University of Manchester has focussed on building its reputation for world-class research and innovation. Through substantial internal and external investment it has established an internationally leading research environment that supports our staff and students to address key challenges facing humanity in addition to pushing the frontiers of fundamental research. These are embodied within our institutional Research Beacons of Advanced Materials, Biotechnology, Cancer and Energy, and further within the Research Priority Areas of the Faculty of Science and. Engineering including Artificial Intelligence, Health, Quantum & Digital, Sustainability and ‘Fundamental’. It is of course no surprise that these are areas where National Strategies and Programmes exist and with EPSRC priorities.
Within this context we propose to utilise the Core Equipment funding to support research aligned with our above priorities, allowing us to upgrade multi-user equipment that is at end of life, increase facility capacity and accessibility, and to support early career researchers in whom we have ourselves invested through our Dame Kathleen Ollerenshaw (DKO) fellowship scheme.
Based on our internal call, review and prioritisation process for capital equipment (managed by the Faculty of Science and Engineering) open to all academics, research fellows and research technical professionals, and parallel engagement with our 2024 DKOs, we have prioritised the following items for support by the 2024/25 ESPRC Core Equipment Funding:
[1] NKT Stabilised Laser - The laser system will primarily be used in the new Quantum Engineering Lab at Manchester to develop acceleration sensors operating at the quantum limit.
[2] Moku:Pro Multi-Inst – This will enable the development of a new generation of portable acceleration sensors operating at the quantum limit with high sensitivity and tunable bandwidth.
[3] Gasometrix Mass-Spec - A portable mass spectrometer for quantification of He, Ne, Ar, Kr, N2, O2, CO2, CH4, H2 and other gas species in gases and water.
[4] Magma M4 GPU - A GPU workstation, primarily consisting of 4 x NVIDIA RTX 6000 Ada GPUs, directly benefiting ECRs and doctoral students in AI-related fields.
[5] Wavemeter/Switch - A High Finesse Wavemeter and 8-channel Photonic Crystal Switch enabling the simultaneous wavelength measurement of 8 lasers with an absolute accuracy of 60 MHz.
[6] Credo Ti:Sapph laser - Providing continuously tuneable laser scanning between 690 nm and 950 nm supporting novel medical isotope separation and ion source development for radioactive ion beam facilities.
[7] SRI Gas Chromatography - To allow the study of surface-chemically sensitive devices and materials, specifically metamaterials for catalysis and sensing
[8] R&S Network Analyser - Supporting multiple use groups across the Faculty who are increasingly turning to the utilisation of microwave electronics from quantum technologies through to communications.
[9] MHz-GHz RF Source - Delivering 8kHz to 40GHz continuous wave and timed pulses meeting demand for microwave characterisation by multiple communities, for example to study spin (de)coherence in quantum devices.
[10] AXIMA MALDI-TOF - A direct replacement for an end-of-life Matrix-assisted laser desorption/ionization (MALDI) time-of-flight (TOF) mass spectrometry workhouse tool in chemical and biomolecular/biochemical research.
[11] Device Analyser - Enabling characterisation of transistors and passive components used in microwave, millimetre-wave and submillimetre-wave MMIC circuits.